Anticommunism in South Korean heritage landscapes in the postwar era

How are memory and commemoration of ongoing conflict formed, sustained and changed within the Korean peninsula? This project is a contemporary archaeological investigation of the dark heritage landscape of Imjingak.